UNSEEN, most extreme, severe convective storms

How might the severe risk posed by convective storms become worse? As global temperatures rise, individual thunderstorms might become more intense or frequent. But, perhaps our concern should focus on entirely new or unrecognized 'compound' risks caused by combinations of two or more hazards or events, which may prove more catastrophic. However, these possibilities are largely unexplored.

This PhD will address the as yet unseen hazards associated with severe convective storms (SCS), driven by impact-inspired questions about SCS extremity, and focussed by pairing a case-study site with excellent modelling (UK) with an area of higher hazard (Himalaya). The PhD's first question is: How severe might individual SCS events get? The second question is: How might SCS events combine?